AI for Deployable Robot Systems and Field Applications, Dependable AI for HRI

Pipeline for early diagnosis and treatment of neuro diseases - Parkinson, etc. Want to deploy it into the world, partnership with clinic in Little France, collaboration with Japanese company making sensors for portable tracking.

Need to trust data, doctors need to understand/interpret the data.

NHS: dealing with regulations/processes.

Pipeline: use AI to detect signs (e.g., walking/foot drop), use sensorised shoes - use data from AI model to detect features to detect rate of progression of disease in an automated way.